Signalling: The role of reactive oxygen species (ROS) and protein kinases/phosphatases in sensing and maintaining epithelial barrier function

Technical abstract
We expect to deliver the first characterisation of enriched, deep coverage redox proteomes in epithelial barrier tissues of aged mice and D. melanogaster and to gain mechanistic insight into novel paradigms of redox sensing that feedback onto key ageing- associated signalling pathways and phenotypes.